Adaptive Momentum Injection System (AMIS)

To contribute to fuel efficiency and subsequent reductions in harmful emissions cretaed by the Road Transport Sector. This new and innovative product could/should demonstrate fuel efficiencies of 4% -8%. Since on average fuel costs represent 35%+ of all truck operating costs, if the product can be produced at a price which demonstrates payback within two years, then the market will be assured. Globally the price of oil and subsequently diesel continues to rise on short, medium and lon-term projections, which will increase the attractiveness of this device. In the UK the high levels of fuel duty make the device an even more attractive proposition.